Ageing and well-being in a globalizing world

This research aims to:
1. Establish a dynamic and international network on ageing and well-being in a globalising world, with a specific focus on demography and social policy;
2. Exchange of information and expertise on:
* population ageing and migration in a globalized context, especially people left behind
* intergenerational care, health and well-being
* a participatory approach to healthy ageing
3. Build complementary knowledge to
* create new insights in theoretical approaches and methodologies
* inform social policies and interventions
The network will co-author joint articles and proposals for further collaboration, carry out capacity building and mentoring of young researchers, and provide a link between academic research and NGOs and policy makers

Potential impact
Not Applicable